DREAM+PLAN Driving Climate Positive Futures

RMIT EU spearheads the Driving Climate Positive Futures (DREAM+PLAN), a truly interdisciplinary, international and intersectoral PhD program, uniting European and Australian research via 32 doctoral positions for double degree.
DREAM+PLAN brings together a community of visionary changemakers, leaders, who dream big and develop tangible pathways for solving local and global climate-related challenges, all united by a mission to create a positive impact, towards a more sustainable, fair, inclusive and thriving planet for future generations.
The need for
1. resilience (ability to withstand and recover from disruptions), 2. restoration (ability to repair or rehabilitate degraded ecosystems) and 3. regeneration (fostering the renewal, revitalization and replenishment of ecosystems, communities) research is more acute than ever.
The overarching objectives of DREAM+PLAN research training program is to create and deliver, legacy-worthy, novel, cutting-edge, 3i-centric training through best-practice multi-faceted, multi-modal group and individual training options for DCs. This will ultimately breed the next generation of high-performing ESRs, equipped with a unique set of skills and capabilities to fully comprehend and address the multifaceted nature and scale of climate change, across sectors.
DREAM+PLAN’s training program is aligned to contribute to EU Missions, the European Green Deal and supporting RIS3 strategies and includes 3 annual doctoral schools, adopting a novel scaffolding approach.
DREAM+PLAN will fully embrace diversity and through its ecosystem approach, develop pathways for ESRs towards new mindsets, behaviours, technologies, policies supporting the transition to more sustainable, fairer, and productive futures.